Investigating the transcriptional control of antibiotic resistance mechanisms

The bacterial species Streptomyces has given rise to 70% of commercially used antibiotics. As well as being producers of antibiotics they also contain resistance mechanisms. Some of these are encoded within plasmids that can be transmitted to other bacteria leading to widespread antimicrobial resistance. One such example is the Streptomyces coelicolor A3(2) plasmid which contains the biosynthetic genes for both production and resistance of the antibiotic methylenomycin. While certain genes within the cluster has been studied in varying detail the activator (MmyB) and repressor (MmyJ) of the methylenomycin resistance gene mmr is still lacking in characterisation. The aim of this PhD is to characterise MmyJ and MmyB structurally and functionally as well as any additional proteins within the gene cluster contributing to the control of methylenomycin resistance. Analysis of these transcriptional regulators can contribute to antibiotic resistance mechanisms and aid the development of an alternative inducible system.